Sustainable formulations for 3D bioprinting gradient structures

This project aims to (i) further develop our understanding of the fundamental DIW requirements for bioprinting applications, (ii) understand and formulate new sustainable biomaterials for DIW and (iii) develop novel printing and post-processing strategies to impart gradient structures into the resulting scaffolds. Utilising a library of model biopolymers (alginates, polysaccharides, cellulose-derivatives), biocompatible polymers (e.g. PEG, PVMEMA) and cytocompatible derivatives, we will explore the underpinning relationships between the formulation microstructure (and component interactions), rheology and the ability to successfully print bio-compatible scaffolds. Printing or post-processing strategies to impart gradients in mechanical properties will be investigated, e.g. double crosslinked and interpenetrating network formation through frontal photopolymerisation or diffusion-limited specific ion binding. The osteogenic properties, and further biological testing, of printed scaffolds will be evaluated in-vitro for potential pre-clinical testing.